" smART cities and waste: Developing an arts-led interdisciplinary network for waste management and treatment innovation"

Research Context.
Waste is a significant problem facing a rapidly urbanising world, with challenges at every stage including waste prevention, treatment/management, recycling and reuse, and the health and ecosystem impacts of poorly managed waste. Rising to these challenges, particularly in relation to sustainable cities, is high on the policy agenda at local, national and international levels. For example a recent (2013) UK Government report on waste noted that: We need to develop further the concept of a circular economy, where one person's waste becomes another's valuable resource...Making the changes needed may require innovation and creative thinking...

Aims and Objectives
The aim of the Network is to develop a forum for knowledge exchange and debate across art & humanities and science disciplines and subject areas with a common focus on waste treatment, management and innovation. This will seek to develop responses to the question: how can arts based approaches inform waste management innovation techniques and processes; and secondly, (how) does place (local context, identity, culture, governance) make a difference to waste generation, waste innovation delivery and uptake?

This aim will be met through the following objectives:
i)To establish an interdisciplinary network of Europe-wide academics, artists, scientists, practitioners, stakeholders, and interested end-users. We will run four workshops in 4 European cities (London, Amsterdam, Maastricht, Bangor in Wales) to explore and develop ideas, issues and possible solutions and learn from each other, and also run a number of 'pop-up' events piloting arts-based approaches to public engagement and waste. A 'wiki style' open source website will provide network support.

ii) to identify particular sorts of waste (e.g. industrial/domestic, organic/manufactured, chemicals/metals, waste-energy, water) and to identify specific 'intervention points', which have good potential for creative interdisciplinary innovation.

Applications and Benefits
Bringing together different disciplines and different 'communities of place and practice' to address a common problem will have the primary benefit of structured knowledge exchange and capacity building across a number of divides (e.g. academic/practitioner, geographical, artists and scientists). The process of creating and participating in the network will therefore be its key outcome/benefit. The network will also make connections (through the pop up events and through the website) with 'the general public', enabling 'local and lay expertise' to inform the network.

We aim to identify, through an iterative process of workshops and facilitated discussion, not only how 'good practice' in one area can be uptaken in another, but to identify what sorts of waste, and what sorts of 'intervention points', may be best suited for taking forward creative interdisciplinary solutions, and to seek future funding to develop these, ensuring a legacy for the network. We also anticipate a number of smaller 'spin off' innovations, which may be quite simple, such as better recycling leaflet design and event management.

We aim for the long term benefits to be more sustainable waste management and treatment innovation systems and improved governance including citizen participation, enabling waste to be more sustainably treated and for more value to be extracted from waste streams. This would have clear benefits for the health, wealth and wellbeing of cities and their citizens.

Potential impact
Who will benefit from this research?
1. Artists seeking to develop local and international academic, and stakeholder/practitioner, relationships to enable arts informed interdisciplinary innovation and citizen engagement in relation to waste specifically and sustainability more generally;
2. Stakeholders and practitioners involved with the governance, management and treatment of waste, such as Local Authorities, NGOs and Social Enterprises, policy makers, local waste policy and practitioner agencies representatives; local/regional government, community partner and environmental groups;
3. Businesses seeking to become more sustainable and innovative around waste management;
4. Industries involved in waste management and treatment innovation;
5. Citizens as producers of waste and responsible for its management as end users of systems, and as stakeholders, ie as taxpayers, residents, ecological citizens.

How will they benefit from this research?
This Research Network's key objective is to build interdisciplinary capacity and knowledge exchange across a number of divides (geographical, academic/ practitioner, art/science, governance), and to develop specific foci for specific innovations/ interventions to improve waste management, treatment and governance in cities. Long term benefits will be more sustainable waste management and treatment innovation systems and improved governance including citizen participation, enabling waste to be more sustainably treated and for more value to be extracted from waste streams. The long term benefits of improved waste management innovation have clear benefits for the health, wealth and wellbeing of cities and their citizens. City waste systems are stretched, creating social and environmental risks. There is significant financial value to be extracted from waste streams as well as the potential to reuse and recycle more trace elements which are unsustainable to extract as raw materials. This is a key policy agenda: a UK Gov report (2013) Prevention is better than cure: The role of waste prevention in moving to a more resource efficient economy noted: we need to make better and more efficient use of the increasingly valuable resources available to us... a world where substantially less waste is created across the economy, delivering real financial, environmental and social benefits. The challenges of waste management and treatment are faced by all of us as global citizens, particularly city dwellers, and the research beneficiaries identified above are tasked with addressing these challenges in different ways and at different scales, from local to global.

Interim benefits for all key participants in the network (artists, scientists, policy makers, practitioners, stakeholders, businesses and industry, public citizens) who are already involved or potentially interested in the field of waste management/ treatment/ governance, will be the opportunity to become engaged in anongoing process of managed, structured, iterative knowledge exchange, through online networking and most importantly through the four city-based workshops and the associated public participative 'pop up' events. There will be a strong educational/ learning element, including wider public engagement, whereby "local/ lay knowledge" of citizens and practitioners, for example, can inform industrial innovators and policy makers. Knowledge exchange will enable significant capacity building which has its own value through informing the thinking and potential practice of different stakeholders; process as output. Capacity building around the role of the arts specifically in the waste innovation process is seen as a key benefit with the potential to inform current and future practice. Impacts are also anticipated in terms of identifying specific interdisciplinary innovations which can be developed into structured future funding applications (e.g. H2020) and other 'spin off' projects.